Robert Gordon University and Glacier Energy Services Limited

To develop a lightweight, low-cost high-pressure hydrogen storage vessel of hybrid metal and composite construction, filling the gap between full metal and all-composite solutions.